WoundCHEK

"WoundChek Ltd have previously launched the WOUNDCHEK™ Protease Status product which establishes within minutes which wounds may most benefit from a protease modulating therapy, ensuring appropriate use of this therapy.

The company is now investigating the use of real time point-of-care tests for identifying the presence of pathogenic bacteria at the skin surface in elective surgery patients with skin diseases."